a study of how architectural `live pedagogy' in Higher Education can catalyse and support structural shifts in urban spatial co-production across both

a study of how architectural `live pedagogy' in Higher Education can catalyse and support structural shifts in urban spatial co-production across both